Singa - Development of highly-efficient hydrometallurgical recycling process to support Li-Ion battery recycling in UK and Singapore

**Singa - Development of highly-efficient hydrometallurgical recycling process to support Li-Ion battery recycling in UK and Singapore**

Altilitech has invented a novel hydrometallurgical process that extracts nickel, cobalt, and lithium from black mass (shredded end-of-life electric vehicle lithium-ion batteries) in a quality/format that can be directly reused in battery manufacture.

Having independently validated our highly-efficient, recycling process using black mass from a single battery chemistry-MC111, the project consortium will now design, develop, and trial the associated processes to enable high value material recovery, including critical metals, across a range of battery chemistries, as composition of black mass is very diversified from one OEM and/or application to another.

During the 24-month industrial research, Altilitech's UK R&D-facility will process multiple black mass samples typical of a Southeast Asia supply chain. The black mass will be supplied from KGS (Singapore Partner), which, as part of this project, will design and commission an innovative mechanical process to break down spent lithium-ion batteries into materials such as aluminium, copper, and black mass.

Knowledge exchange will be shared, with particular focus on material characterisation of the black mass chemistries, the volume and quality of recovered material, and identified process improvements. The project will conclude with a feasibility study into a 7,000 MT Singapore Plant (KGS and Altilitech Joint Venture) that will house, at-scale, KGS' front-end and Altiltech's back-end recycling processes, i.e. full end-to-end battery recycling.